Cell engineering to explore safe and effective new approaches for nervous system regenerative medicine

Tissue engineering offers an exciting future option for repair of nervous system injuries. This
approach requires a stable source of therapeutic cells that can be implanted safely to support
and direct neuronal regeneration. Immortalized cell lines are useful tools as they retain
characteristics of primary cells and are an unlimited source of homogeneous cells. The aim of
this project is to develop safe stable human cell lines using ex vivo gene therapy to engineer
pluripotent stem cells, and then combine these cells with biomaterials using mathematical
modelling and tissue engineering tools, to generate a new generation of living artificial
tissues.